SnagR BIM

SnagR uses smart devices (tablets / smart phones) to collect timely data onsite. Our software is predominantly used for Defect management (snagging / punch lists) and QA (Quality Assurance) data capture. We want to investigate how SnagR can use BIM (Building Information Modelling) data, and also contribute to the BIM model with data captured on site.